Haploid Genetic Screens for Better Delivery Systems of Therapeutic Nucleic Acids

Proteins that mediate mRNA polyadenylation deadenylation have unexpected roles in growth factor and inflammatory gene regulation. We have shown that inhibition of polyadenylation by the natural compound cordycepin represses signal transduction, especially in the PI3K signalling pathway and we have recently become capable of measuring poly(A) tail sizes in the whole transcriptome using Nanopore sequencing.
In this PhD project - 3 approaches to determine the role polyadenylation plays in the regulation of signal transduction:
1. Determine the RNAs associated with proteins that could link signal transduction and poly(A) metabolising enzymes. There is a list of potential candidate proteins which change their association with RNA upon treatment with cordycepin. In addition, haploid genetic screens for cordycepin and NUC-7738 has generated a list of genes which are required for sensitivity of cells to cordycepin. By examining the RNA association of these proteins with immunoprecipitation followed by RT-qPCR and RNA-seq, you will determine which mRNAs are likely to play a role in signal transduction. Test these candidates using gene knockout or knockdown and test for altered responses to cordycepin and growth factor stimuli.
2. Nanopore sequencing for gene expression and poly(A) tail size to determine the short term effect of cordycepin, NUC-7738 and signal transduction inhibitors of the MEK and PI3K pathways. Bioinformatic analysis of these data will determine which RNAs have poly(A) tails that are immediately affected by these treatments.
3. Use the Cellular Thermal Shift Assay and immunoprecipitation to examine changes in the protein complexes involved in growth factor signal transduction and poly(A) tail regulation. If the above approaches are still inconclusive, conduct a CETSA proteomic screen to determine changes in protein complexes after short-term cordycepin treatment.